Moss Pots

As an early stage start-up business, TR5 Limited has applied to Innovate UK for support to build its product prototypes.TR5 is a provider of green wall solutions for the domestic market as well as urban designers to achieve the modern, environmental and artistic look for buildings and open spaces at a lower cost point than our competitors. We design our products with renewal materials and are keen to promote the environmental benefits of our products.The support of Innovate UK would allow our business to demonstrate its product viability to suppliers, manufacturers and investors. We also feel this stage of the product design is vital to secure customer feedback in order to improve and further develop the product design.